Next Generation Converged Digital infrastructure (NG-CDI)

This programme will forge the research required to underpin the next generation converged digital infrastructure for BT, creating a radically new technology architecture for autonomous operation of future networks and services.

Digital infrastructure networks of the future will be highly reliable and resilient to disruptions through autonomous operations and will be able to cope with increasing demands on its capacity and types of services. These networks will be equipped with programmable and virtualised network functions that can be flexibly placed at specific network locations. New and unpredicted services will be capable of being supported without the need to make costly changes to the infrastructure at the physical level. The physical nodes of the infrastructure network will be represented digitally by a 'digital twin' or 'software agent' which will make them "autonomic" - i.e., the capability to perceive its state and environment, understand and predict its behaviour, and react to disruptions and opportunities autonomously with an aim to enhance customer experience. The network will be able to detect and predict possible disruptions, analyse the risk to service provision, make autonomous decisions regarding the (re)deployment of functions to least risky network locations and arrange remedial actions such as repair or replacement of risk-prone nodes. This will lead to new services, improved resilience of the network, better customer experiences and greater operational efficiency ensuring that the UK remains a leading digital economy.

In order to realise this vision, the research carried out in this programme is structured around 5 challenges:
Research Challenge 1: Agile Converged Infrastructure Systems Architecture. The fundamental question addressed here is "How to build an agile digital infrastructure that is amenable to autonomous operations?" This will be achieved through developments in new technologies such as MicroNFV and SDN.

Research Challenge 2: Future Networks Operations and Services. The fundamental question addressed here is "How to ensure service reliability of the agile autonomic digital infrastructure?" This will be achieved by developing an automated service ecosystem capable of placing virtualised network functions at specific network locations.

Research Challenge 3: Autonomic Knowledge Framework. This challenge addresses the question "How to enable autonomous operational ability for the digital infrastructure?" This is tackled by a multi-agent system architecture and through creating data sources that are intelligent.

Research Challenge 4: Autonomous Diagnostics and Response. This challenge addresses the question "How can the digital infrastructure respond to disruptions autonomously?" This will be answered by developing novel automated change detection and statistical learning techniques.

Research Challenge 5: Future Organisational Dynamics. The question addressed here is "How can the organisation exploit the autonomic agile capabilities of the digital infrastructure?" This is addressed by developing decision-support algorithms for risk-based function redeployment and predictive asset management.

Potential impact
Society: Today's society is entirely dependent on technology and the availability of "connected" services. The UK currently has one of the most advanced digital infrastructures in the world with over 95% of its citizens and businesses having access to super-fast broadband and digital infrastructure overall was used by over 41million adults daily in 2016. The ongoing economic and societal importance that the UK Government places on the nation's digital infrastructure was highlighted in the 2016 Autumn Statement as well as the National Infrastructure Commission consultation. The technologies and solutions delivered by this project will bring direct benefits to society by improving the resilience of the digital telecommunications network, enhancing service assurance and thereby customer experience, and producing the next generation converged digital infrastructure that is sufficiently agile to respond to unforeseen new ICT services.

Business Impact: Future ICT services will change ever more rapidly - and unpredictably - and a fundamental change to the economic model for infrastructure development is required. The project will produce an infrastructure which drastically reduces the time taken for new services to be launched. By enabling this agility, our project will reduce BT's operational and development costs, producing huge capital and operational cost savings, and growing value significantly.

Economic Impact: By bringing the world of cyber-physical systems to the digital infrastructure domain, the project delivers significant scientific advances in an area that is critical to the success of the UK economy. The output from this programme will have a direct impact on the rate of adoption of technologies such as NFV and 5G by telecoms operators. By providing a resilient infrastructure with the flexibility for operators to configure and offer new services, and greater agility for businesses who need digital services that adapt as they grow, these outputs will directly address one of the new government industrial challenges - Transformative Digital Technologies.